Smart Pipelines for the Future: Mitigating parametric cross sensitivity effects of polymer creep and optical fibre strain measurements in MASiP Pipeline

MASiP is a new pipeline system pipe developed by Sustainable Pipelines (SPS) for the hydrogen era. It is reshaping the landscape of onshore pipeline networks with its ground-breaking solution tailored for high-pressure hydrogen transport. This innovative technology, combines automated infield pipe manufacture with flexible reinforced polymer installation, and digital monitoring - offering versatility for fluids like hydrogen, CO2, water, oil, and natural gas.
MASiP's composite structure, featuring an inner HDPE liner, interlocking steel strips, embedded optical fibre, and environmental coatings, ensures unparalleled flexibility and strength. The inner liner dominates stress resistance, while the polymer coating prevents hydrogen embrittlement and facilitates real-time integrity monitoring.
Beyond efficiency, MASiP has potential to accelerate construction by 50%, reduce carbon footprint by 70%, and integrate a digital pipeline integrity management system. Addressing hydrogen embrittlement, MASiP undergoes rigorous testing, proving reliability with high-pressure hydrogen exposure.
In collaboration with the National Physical Laboratory (NPL), this A4I project delves into the challenges of cross sensitivity of polymer creep and pipe strain under pressure, axial creep and varying temperatures. With full-scale on-site testing and materials analysis, MASiP ensures real-world applicability, promising a physics-based model for MASiP pipeline behaviour.
MASiP's unique flexible pipeline structure with helically wound optical fibre, forms the basis of its commercial offer---automated mobile infield manufacture with digital pipeline lifetime monitoring. The optical fibre system provides real-time feedback on pipe strain, contributing to safety by reducing the risk of leaks , failures and preventing leaks, enhancing maintenance, and providing a preventative backbone of pipeline integrity monitoring.
The project tackles the challenge of time dependent axial extension of reinforced polymer pipes under pressure and varying temperatures, vital for applications like hydrogen fuel pipelines for industrial clusters. MASiP's solution, applicable to new and replacement pipelines, aligns with the UK's hydrogen transition goals.
Partners, SPS and NPL, demonstrate commitment to real-world validation. The project outlines clear deliverables, reporting, and a configurable model, ensuring lasting impact and scalability aligning with A4I objectives. NPL leading expertise and facilities in materials testing and modelling enables the fundamental basis of pipe behaviour to be better understood, analysed and a physics based model of pipe and optical fibre behaviour to be developed.
MASiP's unique focus on hydrogen pipeline challenges, interdisciplinary approach, and potential for industry impact make it ideal for the A4I competition. The helical optical fibre system offers a cutting-edge solution for real-time threat assessment, positioning MASiP as a leader in sustainable pipeline construction.